Cranfield University And Learning Resources International Limited

To develop system modelling and formation of policy on knowledge management and organisational change required to support a new .NET software architecture. To develop software code, leveraging .NET technologies and web service framework, and carry out market assessment and commercial rollout activities for transition of products.